Feasibility of a disruptive and cost-effective anti-phishing and security awareness solution

The proposed project, and corresponding innovation, is concerned with the development of a novel and disruptive product which fuses technology- and human-centric methods to cost-effectively mitigate the cybersecurity risk of phishing. The overall objective of the project is to empirically prove the effectiveness of PhishWizard in addressing a customer pain and gain traction in exploiting a $1-2bn global market. The project aligns with the competition scope because it examines an exciting and unique product in the area of Digital-Cybersecurity and is applicable to both consumers and businesses in almost all industries, sectors and geographies. The project will “fast forward” engagement with human-computer interaction experts and accelerate growth by maximising the effectiveness and attractiveness of the product, delivering empirical proof of its superiority and validating the main go-to-market channels.